Translation in Wikipedia: A Praxeological Study of Normativity, Negotiation and Automation across Four Language Communities

This doctoral research project investigates how regulation, negotiation and automation have contributed to the emergence and evolution of translation practices across the Spanish, French, Dutch and Swedish language communities of Wikipedia over the past 5 years. Drawing primarily on Wenger's (1998) concept of 'communities of practice', Warde's (2005, 2016) 'standards of performance', and Shove et al.'s (2012) postulate that materials configure practices, this research has four clear aims. First, it analyses the translation standards (policies, guidelines and essays) set by each Wikipedia community under investigation, looking for patterns of convergence and dissonance. Second, it examines how these standards are negotiated by engaged Wikipedia editors in forum-like spaces such as 'talk pages'. Third, it seeks to ascertain the extent to which 16 experienced Wikipedia translators of the four communities have incorporated these standards into their practices. Finally, the last part of the study centres on how the implementation and subsequent deployment of bespoke automated devices (software robots and CX) and metadata have contributed to configuring the translators' practices, focusing on the last lustrum.